Serial Effects in Visual Perception: Towards an Operational Definition and a Unifying Model

Extensive research in vision science has consistently demonstrated that we are continuously influenced by our past experiences, revealing a variety of repulsive and attractive serial effects. These effects manifest in our actions, perceptions, decisions, and memory of various features or objects, leading to biases either away from the recent past (referred to as negative aftereffects) or toward it (referred to as serial dependence). Despite their ubiquity and importance, the field of vision science is nowhere close to achieve a consensus on the underlying mechanisms, neural loci, and functional purposes of these different types of serial effects. We believe a big part of the problem in the current debates lies in the fundamental lack of mutual understanding regarding what "Serial Dependence" and "Negative Aftereffect" are and what they are not. There are currently no operational definitions for these two attractive and repulsive biases, and research is fragmented into a variety of visual stimuli and experimental paradigms. Our primary goal is to establish the basic properties of attractive and repulsive serial effects, particularly in the domains of temporal, spatial, featural, and attentional tunings (Aim 1). To achieve this, we will propose a battery of behavioral experiments designed to precisely define attractive and repulsive forms of serial effects in an analytical and comprehensive manner across different stimuli and paradigms. We will then leverage the knowledge gained to inform the development of a biologically plausible unifying computational model (Aim 2). This model posits that an underlying grouping mechanism occurring over time can account for both attractive and repulsive serial effects. This research project will define the temporal, spatial, featural and attentional boundaries within which serial effects shape our visual experience. The gathered knowledge will inform the development of future models and theoretical frameworks. In the medium to long term, establishing the conditions under which serial effects occur and which bias we should predict will serve as a crucial milestone in the development of strategies aimed at mitigating these detrimental biases in applied contexts, such as medical image perception.